Epitaxial Growth and Characterisation of Novel Materials for Long-Wavelength Semiconductor Lasers & Detectors

The studentship represents an exciting opportunity to make breakthroughs in many technological areas including fibre--optic telecommunications that underpin the Internet, reducing data centre energy consumption, sensing applications such as LIDAR for autonomous vehicles, and advanced imaging technologies such as the facial recognition found on modern smartphones. Throughout the studentship the successful candidate will receive extensive training in the industry standard technologies and research methods. This includes: MOVPE epitaxy - extensive training in the epitaxial growth technique and the impacts of deposition conditions on the quality of epitaxial material. Characterisation of semiconductor materials - training and research in the characterisation techniques which demonstrate the structural, optical and electrical properties of the materials deposited. Fabrication of semiconductor devices Industrial experience - learning aspects of epitaxial wafer growth such as yield, throughput and wafer uniformity of deposition. The studentship will be based at The National Epitaxy Facility at The University of Sheffield and led by Professor Jon Heffernan. There will also be supervisory input from IQE plc. The IQE Group is an international company, specialising in electronic and photonic epitaxial device structures serving wireless and optical telecommunications, medical, industrial and consumer markets as well as many others. They use both MOCVD and MBE reactors to pioneer the supply of epitaxial wafers for a range of compound semiconductor device applications. The National Epitaxy Facility is a Centre-of-Excellence for semiconductor epitaxy in the UK. The facility supports research grants in excess of £150m in over 25 top universities in the UK and significant work in the UK semiconductor industry. Their state-of-the-art MOVPE and MBE reactors and semiconductor characterization equipment has led to world-class research in physical, engineering and biomedical sciences through III-V and silicon technologies.